Translating Traumatic Memory of Twentieth-Century China: Diasporic Literary Works of the 1937 Nanjing Massacre and Their Translations

My project investigates translation and the traumatic memory of twentieth-century China, specifically
addressing how diasporic literary works and their translations reconstruct and transmit the memory of
the Nanjing Massacre across borders, cultures, and generations. The Nanjing Massacre, where over
300,000 Chinese people died and whose survivors have decreased to 61 today, has enormous and
enduring influence not only on Chinese society, but also on East Asia. Existing studies have examined
the literary memorialisations of traumatic moments in Chinese history, including the Great Famine,
Cultural Revolution, and the Tiananmen Square Protests, in a wide range of works by contemporary
writers from mainland China, Taiwan, and Hong Kong through the theoretical lenses of postmodernism,
poststructuralism, and postcolonialism (Yang 2002; Berry 2011, 2016; Feng 2017; Hillenbrand 2017,
2020). Comparatively, my project offers the first investigation of the interconnections between
translation, contemporary Chinese diasporic literature, and the memory of the Nanjing Massacre, which
will not only shed important light on our comprehension of the interlingual and cross-cultural dimensions
of trauma writing and memory formation, but also bring greater reflection on the interweaving of Chinese
history, memory, and representation.
I will offer a comparative textual analysis drawing on an interdisciplinary framework underpinned by
Susan Bassnett's conception of 'translation as remembering' (2003, 2011) and Bella Brozki's arguments
about 'translation as a kind of critical and dynamic displacement' and 'critical processual translation'
(2007). Specifically, I will examine different Chinese translations of Iris Chang's The Rape of Nanking
(1998, 2005, 2007, 2013, 2015) to elaborate how retranslation rebuilds and transmits the memory of the
Massacre across generations, and examine its Japanese and Korean translations to explore how
translation reframes the memory of the Massacre in different political, social, and cultural contexts. I will
also compare the Chinese translation of Shouhua Qi's When the Purple Mountain Burns with its English
original to investigate how self-translation informs the formation of massacre memories. This work will be
completed in the second year of my PhD (2022/2023). Then I will explore trans-medial translation as a
vector transmitting trauma memory by examining the English translation and film and TV adaptations of
Geling Yan's The Flowers of War. Beyond the study of translated texts, I will adopt the metaphorical
concept of translation to approach how diasporic literature as a form of translation transmits and
reconstructs the memory of the Massacre overseas by examining cultural hybridity and exophonic
writing in Ha Jin's Nanjing Requiem and Hong Zheng's Nanjing Never Cries. These tasks will be finished in
the third year (2023/2024)